An innovative platform using AI to ensure ongoing compliance with privacy and security regulations, benefitting businesses and the data economy

Privasee is a UK-based legaltech AI SME led by Alex Franch (project lead/project manager), Manuel Martinez (technical lead/developer) and Tom Bryden (full-stack developer).

Approximately 93% of UK businesses are not compliant with data protection regulations. Non-compliance risks data protection breaches which undermine public confidence in the use of data and constrain businesses' growth and innovation. Data breaches adversely affect businesses' reputations and are costly, resulting in businesses diverting resources from their core activities to compliance. Ongoing non-compliance exacerbates the incidence of data breaches and identity fraud, with a 78% increase in 2023 affecting 353M individuals. Improving data protection will help realise the potential of the UK's data economy.

This problem disproportionately affects SMEs unable to afford expert legal advice or allocate internal resources to ensure compliance with evolving regulations.

Privasee is developing an AI Data Protection Officer, a platform using AI to accurately interpret user queries, context and requirements to provide tailored, expert regulatory guidance.

Privasee will enable businesses, including SMEs, to achieve, maintain and demonstrate compliance with privacy and security regulations without detracting resources from core business activities. The platform ensures robust, ongoing compliance, mitigating reputational and financial risks associated with regulatory fines.

The AI Data Protection Officer (AI DPO) monitors compliance on an ongoing basis, ensuring compliance without incurring additional costs, enhancing the pace of becoming and remaining compliant fivefold when compared to traditional legal methods. Privasee collates user-uploaded evidence against each business's precise regulatory requirements, thus avoiding generic solutions and increasing the transparency and accuracy of reported compliance status. Privasee provides on-demand compliance support improving turnaround times by 99%, enabling businesses to close deals three times faster.